Industrial Compressor Valve

This project aims to develop a new modular straight flow compressor valve for reciprocating compressors used in industrial air and gas & oil applications. The new valve design will reduce the energy costs of the power needed to produce the compression by almost 30%. The
new valve design will also increase the reliability and availability of industrial compressors worldwide.